The University of Manchester and Kudos Showers

To develop, embed and exploit new composite materials expertise, surface engineering concepts and product development processes to advance the state-of-the-art in shower tray design and manufacture.